Lacustrine carbonates as tracers of past climate change in NW Europe.

This research focuses on abrupt Holocene climatic events; their often subtle expression in the palaeo-record makes them difficult to study in the absence of a highly sensitive proxy. Reconstructing palaeo-temperature from oxygen isotopes is well-established when investigating major cold-stage abrupt events especially in the ice cores, but their use for reconstructing Holocene variability and palaeo-precipitation in the mid-latitudes is limited in lake sediment archives. When studied at a high-resolution, with a good chronology, shifts associated with subtler climatic events may be identified. The predictable relationship between lake water isotope ratio and air temperature allows unusually large shifts to be associated with other forcing factors, including precipitation. The 18O composition of precipitation is strongly controlled by atmospheric processes, allowing for their reconstruction.
This project builds on Holmes et al. (2010) work by investigating lake records across different Holocene time-slices. Nearby modern lake water isotope systematics will be used, alongside developing chronologies and comparing this data to outputs from an isotope-enabled GCM in collaboration with BAS to inform the palaeoclimatic record.
The research will assist the palaeoclimatic, climate modelling and archaeological communities in furthering understanding of the nature, mechanisms and impacts of abrupt Holocene events. It will add a body of isotopic data, produce new chronologies and provide new palaeo-precipitation, palaeo-temperature and palaeo-atmospheric reconstructions to the British Quaternary record.